WrightBower / MMU

Collaboration between WrightBower and Manchester Metropolitan University to develop new and novel strategies to exploit the internet and social media to establish and grow a new brand of British made leather goods.